idio Ltd: Content Decision Management (CDM)

Content Decision Management (CDM) will be a cloud-based, software-as-a-service (SaaS) that
will connect and structure content and customer data in real-time to enable trusted &
measurable customer relationships.
CDM will use semantic extraction and other content analytics to build a robust taxonomy for
all enterprise content and customer data. By structuring content and customer data across
multiple systems using the same metadata dimensions, we will deliver decisioning, marketing
automation and analytics products that deliver the right content, to the right customer, at the
right time, on the right channel. This will help clients build authority in their market and
generate insight about their customers.
CDM will:
1) Free silos of content and customer data from technological and organisational constraints
2) Apply content analytics to understand and structure internal, syndicated and social media
content
3) Build detailed customer preference data from engagement analytics and social media
4) Employ multi-channel automated decisioning and content marketing to deliver the right
content to the right customer, at the right time, on the right channel
5) Connect customers with the right experts within an organisation at the right time
By automating the decisioning of content and product propositions, Idio will create a fly-bywire
operation that puts power in the hands of the business intelligence unit, and capitalise on
external and internal data that is currently unstructured and in silos. This will bring together
client departments (including Customer Service, Marketing, Sales, Insight, and Product
Development), disparate content archives (including Digital Asset Management systems,
Content Management Systems, Customer Support Knowledge-bases, and Product
Descriptions), and disparate customer data archives (including the Customer Relationship
Management system and Social Media Monitoring). This customer centric approach will yield
significant competitive advantage.